Empowering Green Womenpreneurs

This project aims to develop a Circular Economy (CE) model specifically for micro and small beauty sector businesses led by women in Brazil, with benefits that extend to Global South countries. As the initial phase of a larger collaboration, this project will lay the groundwork by establishing essential connections and gathering preliminary data, with the goal of promoting sustainable and environmentally friendly women-led entrepreneurship. The initiative is a partnership between Coventry University in the UK and Fundação Getulio Vargas (FGV) University in Brazil.

The beauty sector in Brazil, predominantly led by women, produces 120 billion pieces of packaging annually, representing 70% of its total waste. This significant environmental challenge, exacerbated by chemical waste from beauty products, threatens soil, water, climate, and human health. Women are central to this industry, with 285,000 female-led micro-sized businesses in São Paulo alone. They constitute 46.7% of Brazil's 13.2 million micro-entrepreneurs, contributing over £8 billion annually to the economy.

To address these challenges, the project will empower female entrepreneurs in Brazil by leveraging UK best practices in CE, focusing on sustainable waste reduction, treatment, and management. As key drivers of economic activity and primary decision-makers in 72% of Brazilian households, women have the potential to influence broader societal behaviors and norms through sustainable practices.

Targeting women aligns with Sustainable Development Goal 5 (Gender Equality) by removing barriers to their economic participation and ensuring equal access to resources. This project also supports SDGs for industry innovation (SDG9), sustainable cities (SDG11), responsible consumption (SDG12), climate action (SDG13), and global partnerships (SDG17). Empowering women in this sector addresses gender inequality while driving environmental sustainability and economic growth, with the potential to boost inclusive growth and global GDP.